The University of Leicester and The Audience Agency KTP 23_24 R1

To develop a wholly owned automated, adaptive framework for optimising audience segmentation in culturally diverse communities in the UK and internationally based on the application of Machine Learning algorithms.